Art and travel workshops

The workshops, five of which will be held at locations within the UK, and one in the USA, will address the subject of art and travel and their related histories. The workshops will focus scholarly attention on a field of art history and visual culture studies that, despite its richness and significance, has been so far under-researched. Given the vast scope of the general subject area, the workshops will address specific themes as focal points for developing research questions and priorities. While the overall programme will deal with art and travel in a broad sense, individual sessions will direct this subject towards the related issues of empire, identity, narrative, landscape and investigating the archive. Within this they will also consider the potential for practice-led research in this field. Meetings of a specially appointed steering committee, together with a final review seminar, will direct the application of workshops' results towards the establishment and maintenance of a research centre for the study of art and travel, to be based at the NMM, where there are supporting collections.